Aston University and Catalent UK Swindon Zydis Limited KTP 22_23 R2 - P2

To develop a formulation roadmap and integrated manufacturing process for the technology platform to aid product development and improved clinical efficacy of drugs with otherwise poor pre-gastric absorption.